De Montfort University Higher Education Corporation and FABRIC Charitable Incorporated Organisation KTP 23_24 R1

To enable new business opportunities for a creative industries charitable organisation through creating data management and intelligence systems and processes.